Decolonizing Voices: World Literature and Broadcast Culture at the End of Empire

"Decolonizing Voices" is a research project that investigates the interconnected history of radio broadcasting and literary production across three continents in the period 1945-1968. The study employs a mixture of scholarly approaches, including literary criticism, global book history, biographical writing and cultural studies. Focusing on the loosely articulated networks of literary and cultural production in the Anglophone Caribbean, the work of the Ghana Broadcasting Corporation in Accra, and the mediating role played by the BBC Colonial Service, we will examine the involvement of these networks and institutions in shaping the stylistic and political contours of emerging world literatures in the twentieth century. The project aims to map out how cultural forms such as novels, poems, and short stories circulate through publishing and media channels across the globe, and the ways in which this circulation is rendered highly uneven by unequal international power relations, which are often the legacy of colonialism and imperialism. These inequalities are frequently manifested in the pressures placed on writers and artists from colonized and formerly colonized countries by publishing houses, broadcast institutions, and market forces.

The project will be based around archival research into material in the Caribbean, the UK, and West Africa, much of which is relatively unexplored. This material includes transcripts, letters, and programme information relating to various radio series broadcast in the Caribbean and Ghana in the 1940s and 1950s, including 'Caribbean Voices' and 'West African Voices'. These showcased the work of authors from those regions and were important in providing access for a wider public to discussions about literary, cultural and political issues during an era in which colonial rule was ending and the prospect of national independence was on the horizon. The project is unique in that it will bring together archival material currently scattered across three continents, examining this through a global optic attentive to the uneven circulation of cultural forms.

The project will make use of exclusive access to the papers, diaries, and letters of the BBC producer Henry Swanzy. Swanzy's career is indicative of the connections that existed between literary and broadcast histories across the three continents, having produced 'Caribbean Voices' between 1946-54, before becoming Head of Programmes for the Gold Coast Broadcasting System in Accra in 1954. Moreover, Swanzy's writings in his diaries provide a wealth of stories about working life both at the BBC and abroad, while also registering key cultural trends and the social and political upheavals of the post-war era. One of the principal aims of the project is to investigate how the BBC was enmeshed in the political discussions over race and immigration at the time.

"Decolonizing Voices" will produce a series of outputs both for an academic and a wider audience, including a popular critical edition of Swanzy's memoirs, as well as scholarly writings (articles, a short monograph) on the interconnections between literary and broadcast histories informed by recent debates on world literature and the politics of literary value. Another key output of the project will be a radio programme to be broadcast on the BBC World Service and stations in the Caribbean and Ghana. The programme will examine the importance of the historical relationships between media institutions, programme makers, and literary magazine series in the era of decolonization. Our programme, in revisiting these relationships, will help to inform and enhance discussions over the function and future of public service broadcasting in a "globalized age".

In these ways, the "Decolonizing Voices" project will make a vital contribution to an understanding of the relationships between literary production, the role of broadcasting as a medium of cultural expression, and the legacies of empire.

Potential impact
This is a wide-ranging project, the outputs of which will have several non-academic beneficiaries. Since it is in part about the history and status of the media and broadcast culture within wider society, the research is inherently imbedded in issues of public discourse beyond the academic realm.

One of the main users and beneficiaries of the project will be public sector and private sector media agencies in locations across the globe, primarily the BBC, the Caribbean Broadcasting Corporation (CBC), the Ghana Broadcasting Corporation (GBC) and Joy FM in Accra, Ghana (JFM). "Decolonizing Voices" will be able to help these media agencies in their efforts to elucidate, account for and represent to the public the histories of their emergence and development. So far it has been difficult to place these histories in a coherent narrative given the fragmented and often incomplete nature of many archives. For example, much of the material relating to the BBC Colonial Service is scattered, with resources held either beyond UK shores, or in some cases in private collections. More specifically, separate parts of conversations and correspondence between contributors to Caribbean Voices is often broken up, and held on either side of the Atlantic. In addition, in both the Caribbean and West Africa the confusion and ferment of the end of colonial rule meant that archiving was rarely done systematically. This project will allow a fuller understanding of the individual histories of these national media agencies and the history of interconnection between them. This is of timely interest, as the era of "globalization" has led many national media organisations, involved in the global marketplace, to seek to emphasise the historic international dimensions of their operations.

Beyond the Higher Education sector, one of the project's outputs (the radio programme) may also appeal in particular to teachers in schools and colleges in the UK seeking to put together information on the history and role of the BBC as a national institution and global presence. Given the attention now paid to Black history and "globalization" within the national curriculum, this output may provide a useful case study in the history of cultural and political decolonization.

In addition, with its emphasis on the shaping influence had by the BBC on collective debates over race, nationalism, and immigration in the post-war era, and given both the developments in new technologies and recent discussions over the role and responsibilities of the media within the public sphere, the project will appeal to culturally and politically engaged members of the public beyond the bounds of academia. There is clearly a popular audience for the topics our project covers as evidenced by the recent BBC Radio Four broadcasts about the BBC and Empire, including Colin Grant's Caribbean Voices and Razia Iqbal's World Service Writers, as well as more general programmes on Caribbean literature such as Stir it Up: 50 years of writing Jamaica (10th September, 2012). Our project's investigations would help in informing and enhancing the public debates over the function and future of public service broadcasting in a "globalized age".

In the UK, information on the cultural history of national institutions such as public service broadcasters is relatively easily available. However, in parts of the Caribbean and West Africa this is less often the case. We envisage making such histories (of the CBC and GBC, for example) more widely accessible to local communities through specific outputs of the project. These outputs will maximise the potential international impacts of our work to as wide an audience as possible.